Energy, Industry and Society: Security and Justice in Grangemouth, Scotland, from the 1950s to the 2000s

Energy, Industry and Society: Security and Justice in Grangemouth, Scotland, from the 1950s to the 2000s